EventBeat SaaS

EventBeat are a Manchester based company that provide Social Signage technology to all sectors within the events industry. Social Signage operates on screens at live events and is a fantastic way to build interaction & engagement. This is done through the moderation and broadcasting of audience social media comments & pictures directly to the event screens. This also provides a platform for event organisers to generate additional revenue through selling advertising and provides an effective announcement portal to inform and direct the live audience. The proposed project is to build a ‘self-service’ platform (Front End Feed Creation Platform), enabling event organisers or Manchester based EventBeat staff to create fully branded/animated feeds; upload images from asset libraries; sell and schedule digital ads and video content, schedule announcements; monitor live event activity; generate reports and integrate with other apps... supporting a global events market all at the click of a button!